ISCF WAVE 1 AGRI TECH: Robochick: an automonous platform for data-collection in poultry sheds

Technical abstract
Poultry meat birds are bred for high muscle gain but require very careful husbandry. Current poultry monitoring technologies operate at flock level and do not provide high resolution data collection and analytics required by modern efficient poultry producers to make significant performance gains. RoboChick proposes a multi-functional robotic system capable of collecting data autonomously within a poultry shed to target point-of-need/point-of-care management. This feasibility project is multi-disciplinary, bringing together the animal welfare and ethology expertise of the Royal Veterinary College (RVC), the livestock-oriented engineering expertise of Harper Adams University (HAU), the innovative robotic engineering skills of Ross Robotics (RRL), and commercial poultry management skills of Applied Poultry Ltd (APL). The project will integrate these skills to investigate the feasibility and specify a highly functional robotic system for poultry production monitoring and management.

Potential impact
1) The robotic platform's architecture is based on open source software and it is the project consortium's intention to permit future development through open source licencing agreements. This will facilitate collaboration and co-involvement between the RVC, HAU and other UK Universities and Research Organisations in the future development of the platform.

2) The National Centre for Precision Farming (NCPF), which has its home at HAU, has a large Knowledge Transfer (KT) programme in which RoboChick will be included.

3) The public description of the project will be included in the NCPF research project presentation which is broadcast daily in the Agricultural Engineering Innovation Centre at HAU.

4) Attendance at The Pig and Poultry Fair in May 2017, which is the UK's only dedicated pig and poultry industry event, where the focus will be promoting the RoboChick project to end-users.

5) Attendance at the International Conference of Agricultural Engineering in Aarhus, Denmark, in June 2016, which is focussed on robotics, automation, environment and Food Safety. This event will provide an opportunity for the PI and PDRA to network with experts and identify partners for the follow-on industrial research stage project.

6) A Stakeholder Event will be held at RVC, HAU or at APL (subject to crop timing, in the last month of the project. This event will be used to gather the consortium's network of contacts in one place and as such will be a consolidation of all the other KT and networking activities this far. The audience will include Universities and Research Organisations, poultry farmers, other farmers interested in Precision Livestock Farming solutions, poultry environment solutions companies, and the opportunity to seek additional partners for a follow-on project.

7) Publication of the commercially non-sensitive project results on HAU's KT (Openfields) and RVC websites.